Online support for unpaid carers

Mobilise is the tech startup by carers, for carers. We are using technology to mobilise the insights, wisdom and experience of the UK's 7 million unpaid carers so that nobody who looks after a family member, neighbour or friend has to do so on their own.

Working with Carers Trust and their network partners across the country, we are building an online support tool that learns about the specific needs of an individual carer and points them to the most relevant content and peer support communities.

By learning from carers what is helpful, we can help to inform public policy and planning - ensuring that support services really are meeting the needs of carers.